Investigating the lesion-specific predictors of the invasive haemodynamic threshold for angina

Background
Coronary artery stenoses are narrowings in the vessels supplying oxygenated blood to the heart muscle, which can result in the symptom of angina. Angina typically presents as chest pain brought on with exercise, and can significantly limit a person’s ability to perform their daily activities and impair quality of life. A coronary angiogram is a procedure that can diagnose and treat these narrowings. During an angiogram, a wire is passed into the coronary artery to measure a pressure gradient to determine how severe the narrowing is. When the pressure across a narrowing is reduced by 20% or more, current guidelines recommend the insertion of a stent to restore normal flow and relieve symptoms.
We do not actually know if a 20% pressure reduction is the level that causes angina. Additionally, many people have more than one narrowing. We do not know whether the amount of pressure reduction that causes angina is different between different people, or even different between different narrowings in the same person.
Objective
To measure the pressure reduction required to cause angina for each coronary artery narrowing, in individuals with 2 discrete narrowings.
Method
60 participants who have had a computed tomography coronary angiography demonstrating 2 coronary stenoses suitable for stenting will be recruited. Two weeks prior to angiography, all participants will have symptom assessment using questionnaires, a smartphone application and a wearable activity tracker.
During angiography, the order in which to treat and test each coronary stenosis will be randomly assigned. The first stenosis will be treated with a stent to restore normal blood flow. The patient will then pedal on a supine bicycle attached to the catheterisation laboratory table, and a small balloon will be gradually inflated inside the stent to re-introduce narrowing. At the point when angina develops, a special wire will be used to measure the pressure reduction across the balloon.
The patient will rest, and the second stenosis will be treated. The experimental protocol with balloon inflation during supine exercise will be repeated for the second narrowing.
Importance
The results of this study will improve our current understanding of the relationship coronary flow reduction and symptoms. This will enable future cardiologists to tailor the management strategy for patients with angina and improve symptom relief success from stenting.